Structure of nuclei with extreme neutron/proton rations

Neutron rich nuclei to be studied in this project will be produced in world leading facilities. The isotope separation on line technique will be used at CERN-ISOLDE, while fragmentation and projectile fission at GSI Germany and RIKEN Japan